Adapting large language models to respond to domain changes in content moderation systems

Social media platforms use content moderation systems to detect posts that are unacceptable according to their Terms of Service. For large platforms these systems usually use a combination of automated and human moderation and often include language models. Due to the fast-evolving nature of social media language, these models require constant updates to respond to new situations such as new slang or spellings (either due to natural changes, or those designed to deliberately fool an existing moderation system), or to scale systems to new functionalities or platforms.

Recent development of large language models demonstrate powerful language understanding and generation capability, including the social media moderation task. However, updating large language models demands significant computational power and resources.

In this project we are aiming to investigate language model compression and knowledge distillation techniques to produce small models. These models can be rapidly and efficiently adapted/fine-tuned to adapt to social media topic/language domain changes and reduce unnecessary carbon emissions. We will also explore methods to minimise the need for human labelled data during model updating. Hence the model can be updated more easily to accommodate emerging domain changes, ensuring a more adaptable and efficient content moderation system.